The effect of male competitive abilities on reproductive strategies

Individual variation is a cornerstone for many evolutionary processes, including sexual selection. However, whilst variation amongst individuals is a key determinant of the outcome of male-male competition (for female access), research tends to focus on the winners of these contests. As such, strategic responses by 'loser' males to compensate for their own limited competitive ability may be largely overlooked, despite the importance of understanding how reproductive success is ensured amongst different individuals within a population. My project will aim to describe how less competitive males strategically invest into mating opportunities in order to improve their reproductive outcomes. In particular, I will investigate whether 'loser' males are more likely to pursue bigger groups (when this allows opportunities for cooperation) and prefer to mate with mated females when this improves competitive abilities of sperm and offspring sired. To address these topics, I will use 3 species (red junglefowl, Drosophila and neriid flies) where sexual selection may have led to patterns of strategic male mating investment. Overall, a greater characterisation of how males respond to the limitations of lower competitive ability has exciting potential for understanding how fertility and genetic diversity can be maximised across individuals, with powerful applications for increasing global food security.